Towards broad-spectrum antimicrobial vaccines: uniting automated and enzymatic glycan assembly for the synthesis and bioconjugation of bacterial exopo

In this project we propose to unite two novel strategies for synthesis of complex carbohydrates, automated and enzymatic glycan assembly, in the construction of antigenic bacterial polysaccharides for the development of an enabling technology for vaccine construction. There is a pressing need for antibodies and vaccines of improved efficacy, and improved methods for their production. This project is aimed at creating a new enabling technology for controlled synthesis of a carbohydrate-protein vaccine conjugate in pursuit of a broad-spectrum antimicrobial vaccine